Urban Micro Anaerobic Digestion digestate trial

We propose research to validate safe and effective use of digestate within the urban food growing context. Research will involve trials with participating stakeholders to establish user guidelines and optimise digesate use with intensive growing techniques. Expansion into this potentially rich market will support the viability of a groundbreaking localised urban approach to integrated nutrient recovery and utilisation, aimed at maximising food production in cities where it is needed the most.